Super critical blow up for NLS type models

We plan to investigate problems related to singularity formation in fluid or plasmas. In the continuatiuon of very recent developments, we will address the stability problem for super criitical NLS models and Zakharov's equations of plasma physics which are long standing open problems in the field.